Multimodal Neural-Symbolic Learning for Clinical Decision Support Systems

The Project explores a cross-modal hybrid machine learning technique that will solve the integration of reasoning and perception in machine learning, combine patient data from multiple sources (lifestyle, clinical, molecular etc.), and finally introduce transparency and human readability in the inference process. Our aim is to apply this technique to patient-centric personalised healthcare in order to facilitate clinical decision-making. The transparency of our approach is key to understanding the reasoning process that has led to a decision made by a medical expert system. We will aim to achieve these goals by combining cross-modal deep learning, statistical inference, and symbolic reasoning. This project will not only deliver an effective solution to individual respective limitations of symbolic and deep learning, but potentially introduce a new chapter in the way machine learning models obtain, use, and retain structured knowledge.